Covid-19 - SARS-CoV-2 Multi Surface Disinfection Spray System

COVID-19 presents unique challenges to healthcare systems. Effective infection control involves cleaning (remove organic matter, dust etc.) and disinfection (reduce number of micro-organisms to a level where they are not harmful)

With the threat of a second wave; as reported on the BBC 17-07-2020, being warned of by public health experts, providing effective tools to fight this disease in medical setting is imperative.

VIRUSEND(tm) has utility across all sectors and will be the only product of its type that has proven efficacy against COVID-19 along with a broad range of bacteria and other viruses. This will help protect health by minimising the spread of the virus, enable employers to meet their legal obligations to reduce risk as far as practically possible and provide an environmentally friendly and sustainable solution to infection control.